Robert Gordon University and Gourmets Choice Limited

To analyse fish waste (including heads, frame, tails and trimmings) and process components to extract and refine by-products (oils, nutrients and minerals) creating marketable products to maximise value from the supply chain, reducing the volume of waste to landfill and associated costs.